Behavioural approach to intertemporal aspects of tax compliance and tax morale

The research will investigate the determinants of individual tax compliance decisions using the advances in behavioural and experimental economics. The novel contribution is the dynamic model of tax compliance behaviour with behavioural assumptions, such as the non-standard time preferences in the form of quasi-hyperbolic discounting and the endogenous formation of preferences under social interaction. One component of the research project will investigate the relative effectiveness of a variety of audit strategies by a tax authority. Another component concerns with the effectiveness of tax reliefs, or tax incentives for certain types of behaviour by households and businesses. The determinants of tax compliance decisions and responses to tax incentives will be studied using the lab and online experiments and sample surveys carried out at the Tax Administration Research Centre (TARC), as well as the analysis of secondary data.

Haoran Sun will investigate the determinants of the behavioural response of firms to tax incentives, in particular, to the tax reliefs aimed at supporting productivity growth. The proposed research is aligned with Pillars 1, Investing in Science, Research, and Innovation, and 4, Supporting Business to Start and Grow, of the Industrial Strategy. The candidate will directly engage with UK small and medium businesses (SMB).